DADO - Data Analytics Driven by Ontologies

The Data Analytics Driven by Ontologies project (DADO) aims to develop a suite of techniques and methods which will
power the analytics engine of a novel e-assessment platform that will deliver innovative and personalised online education
and assessment services to users. The methods developed will deploy semantic-based techniques and ontologies as well
machine learning algorithms to empower expert and non-expert users (from educators and assessors to individual
learners) to explore data in effective and innovative ways, formulating complex multi-faceted queries, enabling them to
tailor-make their learning journey and assessment, while guiding them and supporting them by identifying and making use
of potential learning pathways that could help them reach their goals.

Potential impact
Given the size of the education sector worldwide, the project and its outcomes are envisioned to have significant impact.
The project will generate impact both for the company and within the intended application domain (education and training),
but also more generally within the area of data analytics driven by the semantic information captured in ontologies but also
learning from the user behaviour.
Commercial Impact
The project will have direct impact for Obrussa and their work in providing efficient, effective and innovative e-assessment
services. Both partners have significant expertise and experience in the areas of semantic information analysis, modelling
and reasoning over ontologies and learning from user behaviour as well as machine learning techniques applied in a range
of domains, but the combination of skills of Obrussa and the research expertise and experience of the academic member of
staff from the University of Essex is envisaged to bring about significant and tangible outcomes.
More specifically, the project is envisaged to bring about significant improvements to the user/learner services that Obrussa
will be delivering through the e-assessment platform that will be the outcome of the DADO project. In particular, the
deployment of ontologies in combination with machine learning techniques will enable Obrussa to deliver innovative and
personalised e-assessments to users/learners - this is currently lacking from other products in the market and is expected to deliver a competitive advantage to Obrussa over other existing service providers and platforms.
The methods that will be developed as part of the DADO project will enable the delivery of assessment services at different
levels ranging from GCSE and A levels to Continuous Professional Development (CPD) provision. The developed methods
are envisioned to have wider applicability and could be transferable to other domains. In the first instance, Obrussa's client
base will be direct beneficiaries, but we will also work with the company to identify other potential users and beneficiaries in
the wider Education and Higher Education sector, including within our Eastern Arc collaboration (this is a collaboration
between the Universities of Essex, Kent and East Anglia).
Academic impact
The academic impact of this work will be in the areas of semantic analysis, ontology reasoning, techniques for
understanding from user behaviour, modelling and learning from data and adaptive e-assessment. There are several
research groups working in adjacent areas in the UK including in information retrieval (for instance in the Universities of
Sheffield, Glasgow and Strathclyde) as well as research being undertaken in machine learning and artificial intelligence
applications such as for instance at the Universities of Edinburgh and York among others. The research outcomes of the
project will also be relevant to the pedagogical research community, in particular, in the areas of e-assessment and
potentially on modelling learner(user) behaviour. Academic impact will be ensured through publication in appropriate
journals and conferences, presentations to conferences and other more specialist events.
Beyond this domain of application
Beyond the impact on the development of Obrussa's e-assessment platform and product offering, the developed methods
and techniques could be applied to other application areas where information encapsulated in ontologies as well as user
behaviour and data can be used to deliver more efficient services (e-commerce and e-government applications for
instance) or facilitate more effective and novel data exploration.